Mobile Laser Cladding and Re-manufacturing

Feasibility into a fully integated multi technology repair system based around laser deposition for heavy engineering industries where repair, refurbishment or re-manufacturing of heavy engineering components can be undertaken on-site rather than shipped out to remote workshops